Brunel University London and The Hillingdon Hospitals NHS Foundation Trust KTP 24_25 R2

To implement and embed an Innovation and Leadership Programme in The Hillingdon Hospitals NHS Foundation Trust to support identification of key challenges and development of innovative solutions by Trust staff.